VertiMonitorGWC

DM-AirTech LTD is creating a new technology called VertiMonitorGWC. The aim of this technology is to support the advanced air mobility industry in the UK by providing real-time weather data and short-term forecasts. The benefits of this technology will be to support the AAM space by optimizing route planning, energy efficiency and security.

Our technology is innovative and different from that of the competition because it leverages computational physics and fluid dynamics to analyze wind instead of large numbers of sensors. This makes our solution more cost-efficient without losing any accuracy, as it still provides highly granular data even in a complex urban environment where VTOL will operate.